Turn bile acids into brain acids: a new regulatory mechanism for brain development

Common knowledge assumes that primary bile acids (BAs), the digestive detergents, are produced exclusively in the liver. BAs, including cholic acid (CA) and chenodeoxycholic acid (CDCA), are synthesized as the end products of cholesterol metabolism via two pathways - the classic (initiated by enzyme CYP7A1) and alternative (initiated by CYP27A1) pathways. Once synthesized, BAs are secreted into bile, stored in the gallbladder, and released into the intestine upon food consumption to facilitate fat absorption. Most BAs (?90%) are reabsorbed in the ileum and returned to liver by the portal circulation. Small amounts of BAs may enter the systemic circulation, thus able to reach other organs.

BAs have been shown to be present in the rat brain from the neonatal stage. Since there is no ileal mechanism for transporting BAs in the foetus and neonate of mammals, their brain BAs could presumably be sourced maternally (via the placenta or breast milk) and locally. The brain, which is the most cholesterol-rich organ, has a unique cholesterol metabolism system. Notably, multiple enzymes required for cholesterol metabolism including CYP27A1, CYP46A1, and CH25H are all expressed in the brain, lending credence to the idea of BA synthesis in the brain, though so far, no direct evidence has been provided for it.

Mutation of CYP27A1 gene causes a genetic condition called cerebrotendinous xanthomatosis (CTX), which features deficiency in CDCA production and fatty deposits (xanthomas) in tendons and brain where the xanthomas cause progressive damage to brain function. CTX can manifest as a variety of neurological symptoms, and CDCA is the effective treatment for CTX, able to improve neurological symptoms for most CTX patients, though the underlying mechanism remains unexplored.

Our observations of Cyp27a1 gene knockout mice (27KO) indicate that loss of CYP27A1 leads to abnormalities in the development of parvalbumin (PV) interneurons and oligodendrocytes (OLs), accompanied by autistic-like behaviours. Moreover, CDCA administration from the embryonic stage can rescue those brain abnormalities, hinting at a new BA-mediated mechanism regulating brain development. When Cyp27a1 gene is deleted specifically in microglia, similar defects can be observed in the brain, implying that microglia might be able to secrete BAs. In addition, our preliminary data prove that BA receptor FXR is expressed in PV interneurons.

Taken together, we hypothesize that in early brain development, BAs, possibly produced locally, regulate the development of PV interneurons and OLs, with significant impact on brain function. In this project, using mouse models we aim to: 1) reveal neural cell abnormalities during brain development in 27KO mice and assess behavioural changes; 2) rescue abnormalities in brain development by CDCA treatment; 3) evaluate various cell types for contribution to the abnormal phenotypes of 27KO mice; 4) investigate the role of BA receptor FRX in brain development; 5) examine the BA metabolome in developing brain.

Our proposed study will for the first time investigate a BA-mediate new regulatory mechanism for brain development. Data acquired from this study will provide critical evidence for understanding brain function and neurodevelopmental/metabolic disorders and may inspire new therapies for these diseases.

This project aligns well with BBSRC research priorities in "Advancing the frontiers of bioscience discovery: understanding the rules of life" and the BBSRC Responsive Mode Spotlight area of "building stronger biological understanding of the role of nutrition on human health across the life course.